University of Salford and So Purple Group Limited

To develop a range of enhanced analytical and reporting products using social media data to give businesses in retail/leisure real time information to inform business decisions.